Connecting interchange reconnection to switchbacks in the solar wind

Magnetic switchbacks are a recently discovered feature of the near-Sun solar wind, the continual stream of plasma and magnetic field emanating from the Sun. Switchbacks are intriguing high velocity folds in the magnetic field where it bends back on itself. Their high number near the Sun suggests that they are a key component of the poorly understood early evolution of the solar wind, but where they come from and how they form is a highly debated active area of research.
Following their discovery in 2018 by NASA’s Parker Solar Probe mission, an early suggestion was that they were related to interchange reconnection – the magnetic reconnection of closed and open field lines in the solar corona. The community have since refined this idea, and honed in on coronal jets and other smaller-scale jet-like events as being the most likely interchange reconnection event candidates. Specifically, a newly emerging idea proposed by the Project Lead and others is that MHD waves launched by jets may then evolve into switchbacks as they propagate from the Sun’s atmosphere into the solar wind. The overall goal of this proposal is to test this idea through state-of-the-art MHD simulations validated against satellite observations.
This proposal brings together the complimentary skills of Project Lead Wyper, an expert in the MHD modelling of coronal jets, and Co-Lead Matteini and expert in solar wind wave theory and data interpretation. The project builds upon the recent work of Wyper, and will model for the first time the self-consistent evolution of jet-generated MHD waves as they evolve within rapidly expanding and curved solar wind magnetic fields. This will definitively show whether jet-generated waves can evolve into switchbacks, and through forward modelling and validation against satellite data our results will provide constraints for the types of switchbacks formed by this mechanism.
This timely project comes at an exciting time for solar and heliophysics with Parker Solar Probe having reached its closest approach where it will now routinely sample the very edge of the solar atmosphere as it transitions into the solar wind. ESA’s Solar Orbiter is about to start moving out of the ecliptic plane to begin sampling solar wind at higher latitudes, and NASA’s PUNCH is about to launch which will remotely image the transition from the Sun’s atmosphere to the solar wind. By linking impulsive coronal reconnection events to their solar wind signatures this project will provide critical modelling needed for understanding and interpreting the results of these missions.